A-AAgora-Blueprint for Atlantic-Arctic Agora on cross-sectoral cooperation for restoration of marine and coastal ecosystems and increased climate resilience through transformative innovation

A-AAgora aims to develop the implementable NbS (Nature based Solutions) through innovative governance structures and technological architecture. It targetsto boost resilience to climate change and mitigating itsimpactsin coastal areas. It identifiessynergies by promoting a deliberative process to complement other priority areas within the EC Mission - by setting a Community of Practice and developing a digital knowledge system. It develops NbS at three replicable demonstrators (Demo-PT, Demo-IE, Demo-NO), which can upscaled. The project seeks improved public engagement and enhanced decision-making processes at different political levels based on scientific knowledge and targeted social and economic awareness, using an EBM approach. It builds on the successful implementation of NbS at the Demo’s to which the necessary socio-technological tools will be produced as required for a realistic EBM planning cycle (up to TRL/ SRL 7). The Living Lab concept will foster the exchange synergies at multiple scales between researchers and users, decision-makers and local communities, industry and SMEs. A-AAgora will demonstrate that restoration of aquatic ecosystems is possible at a large scale through reduction of pressures, EBM, and effective NbS including blue reforestation to boost coastal resilience to climate change impacts. As well, the A-AAgora will make the most of cross-Mission synergies, by targeting marine ecosystem restoration in coastal communities particularly vulnerable to the risks of sea level rise that urgently need to adapt to ensure their population and infrastructure are safe, climate-proof and weather-resilient. The design of innovative architecture, enabling interoperability with other systems and will also foster a more ‘digital ocean’.